Pressure Tolerant Lithium Sulfur Battery for Marine Autonomous Systems

Steatite Ltd, Oxis Energy Ltd, M Subs Ltd and the National Oceanography Centre have formed a collaborative partnership to develop a revolutionary pressure tolerant rechargeable battery solution based upon new, innovative Lithium Sulfur (Li-S) chemistry. The growing use of Autonomous Underwater Vehicles (AUVs) by the Oil & Gas industry, Defence sector and Scientific research organisations, together with emerging industries like Deep Sea Mining, require new technical developments to drive the industry forward. The need to extend mission times, collecting data for longer and provide greater run time at speed requires more power. This UK Consortium made up of market leading companies will use the latest Lithium Sulfur chemistry to research and develop a safe rechargeable lithium battery with leading energy density and endurance.